Remote deployment methods to enable characterisation and inspections for deplanting and waste retrievals

Introduction and Background
The UK was one of the first countries to adopt nuclear power, and we are also amongst the first to decommission our legacy "Magnox" reactor fleet. This PhD project is an opportunity to be at the forefront of nuclear cleanup efforts, an important societal need. New inspection systems will be developed as part of this project to characterise the inside of these reactors.

Once prototypes are developed, visits and trial deployments at Magnox sites will take place across the UK. Primarily this will be to investigate the efficacy of selected techniques for characterisation and carry out deployments of your instruments inside Magnox nuclear reactors.

Objectives
1. Develop working robotic inspection systems to characterise the inside of the UK's Magnox reactor fleet.
2. Produce data pertaining to the inside of these reactors, contributing to the Magnox decommissioning strategy.